A new detector for the LHCb Velo upgrade and precision physics at LHCb

Sean will work in the LHCb collaboration. The LHCb experiment at CERN is one of the foremost places in the world to discover new physics beyond the famous Standard Model of Particle Physics. Sean will work on detector development for future upgrades and on extracting precision measurements to discover new physics.

The LHCb experiment is being upgraded by installing new detectors with higher precision and less material. The prototypes are tested in the laboratory and in testbeams. In testbeams particles are fired at the sensors, just as in the actual experiment, and the sensors' performance is studied. This is the ultimate test of the prototypes. This work is essential to build a new detector and optimise its design parameters. Several prototypes will be (heavily) irradiated as well to mimic long term operation in the experiment. Sean will test the irradiated sensors and analyse the results to understand the deterioration of their performance.

The Bristol LHCb group plays a leading role in the precision measurement of the CP violation. The CP violating phase is key to the field's new physics sensitivity. B+ DK+ and related decays allow a measurement with negligible theory uncertainty. The amplitude structure of the subsequent D decay is key to the analysis. As amplitude models are unreliable, the use of model-independent methods is critical. These use charm threshold (CLEOc/BESIII) data to obtain information on the complex phase of the D decay amplitude; Bristol has longstanding expertise in charm threshold analyses and recently joined BESIII. A novel model-independent method proposed by Prof Rademacker and implemented on simulated data in collaboration with the Manchester BESIII group, achieves superior precision compared to traditional approaches. Sean will turning this proof-of-principle study into a precision measurement.